Reel Lives: personal documentaries constructed from digital data.

New social media has led to an explosion in personal digital data that encompasses both those expressions of self chosen by the individual as well as reflections of self provided by other, third parties. The resulting Digital Personhood (DP) data is complex and for many users it is too easy to become lost in the mire of digital data. This is unfortunate as these digital representations of self are not only valuable to the individual as a means of self-reflection, but also have great information value as a community, business and social policy resource. In this proposal, we argue that the ability to represent and edit personal digital data in a meaningful form is crucial to the empowerment of individuals and communities and that it could also generate significant benefit to government and business. We would also argue that, this 'meaningful form' should include a filmic, narrative structure that is easy to comprehend and edit and that allows for a simply comparison of one digital life with another. In short, we propose building searchable, personal film-like documentaries (that we would term 'Reels') from existing, digital data.

To build the Reels, we must first develop the means of capturing online life logs, events and associated data. A variety of means already exist to do this, but we must ensure that we are able to take data that is distributed over multiple social networks and integrate it into a single profile that captures a users interests and experiences, social networks, behaviour, personality and mood states at various points in their own personal timeline. These profiles can then provide us with rich representations and understanding of users' life events and contexts at different points in time, which we can process further to generate video storylines and narrative. A simple time-line structure is insufficient in and of itself to create a meaningful narrative, and a crucial technical issue here regards the extent to which existing digital material can be matched to existing, known narrative structures in order to make sense of a diffuse landscape of events and images. With the right narrative structures in place, the objects, images and events can then be brought to life.

Our aim is to develop systems that can convert the available profile data into meaningful personal documentaries (Reels) that individuals can either edit themselves or that can be turned over to film and media professionals to create Reels of intrinsic artistic value. Crucial to this project is the fact that each Reel is completely searchable, because it is generated from underlying semantic data. This allows for the direct comparison of one individual digital life with another or facilitates the collection and comparison of digitally similar Reels that allow enhanced understanding of communities and the citizens within them. We propose a significant period of user and stakeholder engagement with business and community leaders to understand the value of such comparisons.

Potential impact
We anticipate impact on the citizen, communities, business and government in terms of new insights for the development of social policy.
At the citizen level, the Reels would constitute powerful tools for personal reflection and understanding of our digital personas - citizens will be better able to see their Digital Personhood (DP) as a coherent narrative - allowing them to see themselves as others may see them. This new insight is coupled with opportunities to directly edit this data. Editing of DP data is extremely difficult at present - due to the fragmentation of this digital data and its distribution across several systems, accounts, and time windows. However editing a reel of film is a conceptually simple process. Our Reels allow this film editing as a tool to empower users to take control of their digital lives, for example, setting disclosure preferences in a seamless form.

This editing process also offers a new business model for the creative industries, whereby individuals who lack the time or the interest in developing and editing their own Reels could turn to creative media companies who might offer this service.

Beyond the citizen and the business of individual Reel creation, the power of the Reels lie in the capacity to establish collections of Reels that permit comparison of one individual with another, or one community with another. This is possible because each Reel is directly generated by underlying semantic data which means that every Reel is completely searchable. It becomes easy, then, to develop a searched collection that displays, say, the lives of young offenders and compares and contrasts them with the lives of others from similar backgrounds and initially similar interests - capturing the points at which their paths diverged. The Reel Collections could therefore be used by community leaders to gain greater insight into the individual factors that underpin community change or tension and there could be an important role for Reels in the development of social policy. We will work with communities to understand this opportunity, but also propose a collaboration with those working in peace and reconciliation in order to develop the use of the Reels in that specific context.

Engagement and impact will be managed via an advisory group and will be undertaken in terms of (i) stakeholder engagement with the creative industries, (ii) stakeholder engagement with local government, community groups and the Home Office and (iii) citizen engagement through participatory design and also more widely through large-scale public understanding and engagement activities. These plans are described in more detail in the pathways to impact document.

Our impact plans are based on the existing expertise each applicant brings to ensuring the production of outputs relevant to varied users outside academia. This expertise is documented in the case for support and attached CVs, but covers film-making and marketing (Kerrigan), participatory design and stakeholder engagement around identity management (Briggs), technological developments and business opportunity awareness underpinning the development of narrative (Aylett) and the commercial and social value of semantic web data and search algorithms in social media (Alani).